An Investigation into testing the application level security of wireless access control

Almost every large commercial workplace, educational institute, bank or government office uses wireless cards perform physical access control into their buildings. However, it is apparent that these electronic locks are not as secure as they appear to be. The ability to break into one of these places with little effort would be a major security breach. We will investigate issues in these systems and their implementations. We also introduce a tool which would model the implementation and produce a report of different issues in the implementation of the system.